Manchester Metropolitan University and Swellaway Limited

To develop human use protocols based on a robust evidence base, to enhance usability, inform purchasing decisions of a unique controlled cooling, compression and heating medical device.